Unravelling the Oncogenic Switch in YY1-mediated Transcription Regulation in HPV-driven Cancer

Viruses manipulate the target cell through multiple mechanisms to facilitate lifecycle completion and propagation of infection. Some viruses can establish persistent, sub-clinical infection of target cells which can exist for decades. Human papillomaviruses (HPV) are a family of viruses that infect the moist and dry surfaces of human skin. Infection with many different types of HPV results in the formation of warts but persistent infection with a subset of HPV types, so called high-risk HPV, is the cause of cancers of anal and genital regions of the body (including the uterine cervix), and cancers of the head and neck, specifically in the tonsils and base of tongue, collectively known as the oropharynx.

Robust strategies exist to prevent high-risk HPV infection and to detect pre-cancerous lesions through vaccination and national cervical screening programmes, but these measures are not available in all countries. Indeed, the number of HPV-associated cancers has remained at ~690,000 cases per year worldwide despite screening and vaccination. Furthermore, the incidence of HPV-driven oropharyngeal cancer is increasing in patients that are younger, predominantly male and non-smokers. HPV is therefore now an understudied pathogen with a consistently high worldwide disease burden. This study aims to understand mechanisms of HPV-driven carcinogenesis in the tonsil that will underpin future development of novel diagnostics and treatment strategies.

Cancer-causing HPVs encode the oncogenes E6 and E7 that drive abnormal cell proliferation to maintain persistence of infection. These genes act as direct carcinogens that contribute to cancer development. The expression level, or transcription, of E6/E7 is strictly controlled during the HPV lifecycle by viral and cellular factors including Yin Yang 1 (YY1), a ubiquitously expressed cellular protein that strongly represses E6/E7 transcription. The progression of oncogenic disease in HPV-positive lesions correlates with uncontrolled, high levels of E6/E7 transcription to drive cellular hyperproliferation. New data presented in this proposal show that oncogenic progression is consistent with YY1-mediated activation of E6/E7 transcription. Furthermore, this switch in YY1-mediated E6/E7 transcription control is maintained in HPV-driven oropharyngeal squamous cell carcinoma (OPSCC). We aim to investigate the molecular mechanisms of this functional switch in YY1-dependent transcription control of HPV oncogenes. We will use state-of-the-art primary cell-based models of HPV infection and disease progression alongside cutting-edge genomics, proteomics and computational methods.

Aberrant YY1 function has been demonstrated in numerous cancers including cervical cancer (~100% HPV association), and depletion of YY1 results in reduced proliferation, migration and invasion of cancer cells. Cancer-associated mutations in YY1 are rare and its oncogenic function is thought to be associated with altered covalent modification of YY1 (e.g. phosphorylation) or differential binding to protein complexes and/or genomic loci. Using a systems biology approach, we will unpick how, when and where YY1 either activates or represses target genes during HPV-driven disease progression. We aim to validate our findings in a panel of HPV-negative and -positive OPSCC cell lines to determine those events that are HPV-specific.

The results of this project will therefore define YY1 function in HPV oncogene transcription at key stages of oncogenic disease and, importantly, will uncover novel mechanisms of YY1-mediated host cell gene network regulation in unprecedented detail. The findings will have a significant impact on virology and cell biology as well as those interested in the molecular drivers of carcinogenesis.